Efficiency of Visual Statistics

The merest glance is usually sufficient for an observer to get the gist of a scene. That is because the visual system statistically summarises its input. For example, the observer may infer a forest scene if there are significantly more than 20 trees in the picture. If most of those trees aren't within a few degrees of vertical, the observer may infer that the camera was tilted. Our interest is primarily the efficiencies with which statistics like these are calculated. For example, how many trees can the observer use to estimate camera angle? Certain pictorial details are also inaccessible when observers do not look directly at an object. Like brief glimpses, our peripheral vision is often merely statistical. We will compare the efficiencies with which central and peripheral vision are capable of computing various image statistics, like orientation, position, and size. We will also investigate claims of greater efficiency for noticing differences in humanoid images. In fact, we now know that the visual system tends to exaggerate image differences. Happy or dark faces can appear less happy or dark, when surrounded by even happier or darker ones. We will test how well the amount of exaggeration can be predicted by visibility of the difference. To insulate our results from bias, we will focus on pictorial differences that cannot be so easily described.

Potential impact
This proposal is a collaboration between City University London, Max-Planck Koln and UC-Irvine. Our research will be disseminated in the usual way: the PI's and postdoc will attend one international conference each year, and present their work. All three institutions have PR departments which can help generate buzz. The postdoc should certainly enjoy his/herself working in the Solomon/Morgan lab. And of course we would attempt to further a good postdoc's career in any way possible. At the very least, our research will be of interest to the other vision scientists (e.g. Roger Watt and Steve Dakin) who have focussed on orientation statistics. Naturally, we hope that the more cognitively oriented psychologists who have investigated the visual statistics of size (e.g. Dan Arielly, Anne Treisman and Dan Simons) will adopt what we feel is a more principled approach to the measurement of statistical efficiency. If our intuition regarding crowding (i.e. that it reflects an obligatory statistical analysis with high efficiency) proves correct, then our work may influence the much larger group of scientists currently trying to understand that topic. Our other major, as-yet-untested intuition concerns the relationship between salience and gain control. Both of these topics have come under intense scrutiny by psychologists, neuroscientists and computational modellers. Our grandest ambition is that our research may inspire parallel extensions in all of these fields. Vision Science has a long history of benefitting health care, but it is hard to judge the specific implications of our research and when they may be realised. That is the nature of basic research; its benefits are often unforeseen. For example, Solomon's wavelet sensitivity functions (Watson et al 1997) surprisingly formed the basis of many digital watermarks and Chubb et al's (1989) contrast-contrast exaggeration surprisingly has the potential to separate schizophrenics from normal observers (Dakin et al 2005). Of course, the other side of the coin is that harm is also often unforeseen. Nonetheless, we can be reasonably confident our research will not directly benefit any terrorism or other evil.